Physics-Based Thermal Degradation Modelling of Lithium-Ion Batteries

Lithium ion Battery (LiB) modelling has come a long way since its early days yet more work needs to be done. The regular operating principles of a fresh LiB are quite well understood, however, the same cannot be said about the modelling of aged cells. Some models have been developed in recent years to predict the degradation of LiB's, many of which empirical and hence have a very limited applicability range.

It is not well understood how the LiB will behave in a 2nd life application as the battery goes through many complex processes over its lifetime which will fundamentally change its operating principles. For example, if the battery is charged with a 1C rate when it is new, the temperature difference over its surface might only be a few degrees, later, once the battery was used for some time, this temperature gradient will change due to the formation and break down of certain materials in the battery. This change in expected operating temperature might lead to formation of new compounds which may not have formed in the normal temperature range or uneven degradation which can cause a variety of other problems.

My research will focus on modelling not just the standard operating behaviour of a LiB but also how the battery degrades. Another pressing issue for people who want to work with 2nd life LiB's is knowing what state it is at. In order to understand the state of a LiB many tests must be carried out to measure such lumped parameters as state of charge (SoC), internal impedance, available capacity and so on. The problem here is that the parameters are lumped and these measurements cannot yield distributed parameters which are crucial to the understanding of degradation as mentioned above. A promising alternative to this is thermal imaging. It may be possible to correlate the state of the battery by running a current through the battery and measuring the corresponding temperature profiles.

This research can aid in better understanding of how lithium-ion batteries degrade, yield simpler ways to determine if a battery is usable in 2nd life applications and for how long as well as assist in developing more rapid charging methods for Electric vehicles (EV's) since currently, fast charging can causes significantly accelerated degradation of EV batteries.

Considering all of the above, the main objectives for my project are:

* Study lithium-ion batteries and understand the fundamentals

* Develop Physics based thermal degradation model of a lithium-ion battery cell

* Investigate 2nd life behaviour of a lithium-ion battery

* Investigate fast charging and thermal degradation impact

* Investigate how different geometry batteries degrade, e.g. pouch/cylindrical cells